Royal Holloway and Bedford New College and Vicinity Technologies Limited KTP 25_26 R3

To embed advanced commercialisation and strategic growth capabilities into Vicinity Technologies, enabling rapid scaling of its 5G terrestrial and non-terrestrial network solutions. The project will integrate management expertise, market expansion strategies, and investment readiness, supporting significant revenue growth, job creation, and enhanced UK digital infrastructure competitiveness.